labour economics and public finance

My research interests lie in labour economics and public finance. Right now I am studying how the design of the tax and benefits system affects the incentives facing workers around job-to-job mobility and human capital accumulation, and the implications for micro-level life cycle wage growth for individual workers as well as the macro-level allocation of labour across firms and sectors.